Increasing the resilience of railway infrastructure in the face of natural events and deliberate damage through the use of trackside Antenna Sensor Units

This project is a feasibility study into the use of trackside integrated Antenna/Sensor units primarily installed for communications purposes along railway line to increase the resilience of the railway in the face of natural disasters or deliberate damage.